Determining glial contributions to tau pathology clearance

Tau pathology accumulation in neurons and glia is a key feature of Alzheimer's disease (AD) and other tauopathies. Tau has emerged as an attractive therapeutic target, with several clinical trials targeting tau aggregation, spread, synthesis and degradation (1). To date, the role of glia in the degradation of tau has received limited study but may be an ideal therapeutic target.
Here, we will investigate further the role of glia in the degradation of tau using murine brain slice cultures, human cerebral organoids and mouse models of tauopathy to inform our understanding of glial tau degradation pathways.